Scheduling and Parallel Computing

Consider a large computational task, for instance, solving a large system of linear equations. This task can be split into many smaller jobs which are then scheduled and queued at a large number of different heterogeneous computing resources and are executed in parallel. The processing requirements of the different resources (for instance CPUs and GPUs) are different, and they may well have different communication costs. In this project we will be interested in understanding the stochastic effects before designing (and implementing) novel distributed scheduling algorithms.